Manchester Metropolitan University and Tibard Limited

To develop a unique, IT-enabled key account management system that facilitates cross-and up-selling, improves efficiency and underpins sector leading service capability.